PhD Research at the Harry Ransom Centre funded by UKRI / the UK Government

My fellowship will examine the correspondence and draft manuscripts of the British novelist and playwright Patrick Hamilton (1904-62), including his unpublished autobiography, Memoirs of a Heavy Drinking Man. This research will be integral to my ongoing PhD project, which explores how Hamilton conveys psychological suffering in interwar Britain in his works. Archival materials are central to this project and the majority are contained within the Harry Ransom Center’s Patrick Hamilton Collection, in addition to its separate collection of papers belonging to Hamilton’s brother, the author Bruce Hamilton.
Hamilton frequently drew on elements of his personal life in his writing, allowing parallels to be drawn between his fictional plotlines and events in his own life. Unfiltered elements of private correspondence, in addition to extant holograph and typescript materials, will be critical in illuminating how Hamilton processes his thinking in his writing. The fellowship will enable me to provide a new insight into Hamilton’s oeuvre, including how he examined transient communities, evolving gender roles, masculinity under pressure, and the psychological cruelty of ordinary citizens in his works.
My research aims to position Hamilton as the missing part of a quartet of canonical English interwar writers including Graham Greene, George Orwell and Evelyn Waugh, arguing that Hamilton’s work deserves to be as widely read and critically appreciated as that of his currently more celebrated contemporaries. This fellowship will provide an invaluable new perspective on an unjustly neglected author.